US-UK Establishing Low-Cost Platform for Advanced Security Testing of AI Hardware

Increasing deployments of AI models in sensitive domains (e.g. defence, healthcare, automotive, national/allied cyber-infrastructure, etc) makes them increasingly attractive attack targets. These models hold substantial commercial and operational value and may be trained on or interact with sensitive or proprietary data. A key method of attack is Side-Channel Analysis (SCA), which examines things such as power consumption, electromagnetic radiation, timings, etc. These side channels are impacted by system operations and so leak sensitive information about the system and running models. As the industry moves towards edge deployments of AI, with physical exposure and insecure operating environments, the risk from these attacks will only increase. It is now crucial that we have the capability to test and analyse these attacks.

The goal of this project is to make advanced SCA for AI more accessible to the UK security community by benchmarking and replicating cutting-edge SCA attacks on low-cost platforms. By bridging a capability gap between highly funded US laboratories and resource-constrained UK institutions, our work will help democratise access to sophisticated AI hardware security analysis and pave the way to understand attackers’ capabilities for building better defenses..

The core of this project is a US-UK collaboration between Queen’s University Belfast (QUB) and North Carolina State University (NCSU). NCSU’s world-class lab, equipped with over $1 million in high-end SCA instrumentation, serves as the benchmark environment. The Centre of Secure Information Technologies (CSIT) at QUB has invested in the equipment to set up a lab based on the low-cost Chipwhisperer ecosystem but has not yet deployed. A more advanced fault injection platform for comprehensive security investigations is also expected to be built up. This timely collaboration will allow CSIT researchers to learn directly from the state-of-the-art methodologies at NCSU, then apply and adapt those insights to establish a UK-based, low-cost yet high-fidelity lab.